GyroGlove for Parkinson’s: Improving consistency and usability; testing disease tracking potential

GyroGlove is a wearable active device based on miniaturised gyroscopes, designed to suppress the hand tremor commonly seen in people suffering from Parkinson’s Disease (PD) or Essential Tremor (ET). With the help of a Smart Proof of Concept (PoC) grant we have taken the idea from very early lab simulators through to functional prototypes. These were tested on PD and ET patients in lab conditions. We were able to demonstrate a 50% reduction in tremor in half of the tests and as much as 95% in one case. However, in these tests we found that the prototypes gave inconsistent results. The reasons for this variability were investigated to a limited extent during the PoC by modelling. We now know the general source of the inconsistencies, and we have devised a programme for addressing them in this project. This entails further systematic study and modelling of tremor suppression across a sample of individuals so we can scientifically understand the full range of variabilities and address these causes through engineering. The GyroGear user panel (named 'GyroCircle'), combined with our analysis of the competitive landscape, has shown that GyroGlove has to address tremor suppression in combination with 1) a well-designed user experience based on a understanding of disease-specific user and carer interactions with the product, and 2) the capability to be used for disease tracking and proactive management. This will create a sustainable product. The outputs from the project should enable us to commence design for manufacture, testing and clinical evaluation with the objective of launching in early 2019.